University of Manchester and Kalibrate Technologies Limited

To develop and embed machine learning and artificial intelligence techniques to create predictive network planning and location selection models capable of determining optimal infrastructure needs based on projected demand.